SiC-SKY: Scalable Silicon Carbide Power Electronics for Next-Gen Aerospace

Hydrogen Hybrid Electric Propulsion Systems Ltd (H2EPS), in collaboration with the University of Nottingham's Power Electronics and Machines Centre (PEMC), is undertaking a pioneering project to develop a next-generation high-efficiency, high power density DC-DC converter tailored for electric Vertical Take-Off and Landing (eVTOL) aircraft.

As the global aviation industry shifts towards electrification, eVTOL platforms are emerging as a vital component in future urban mobility. These aircraft demand extremely lightweight and compact systems to convert high-voltage battery outputs (around 900V) down to 28V for auxiliary onboard systems, typically requiring between 5 and 9kW of power. Achieving this within the tight space, weight, and certification constraints of aerospace environments is a major technical challenge.

Current commercial power converters fall short of the performance needed by leading aircraft manufacturers. For instance, recent specifications released by a major eVTOL OEM outline a target power density of 2.19 kW/kg, which is more than double what is currently achievable using traditional approaches.

This project will explore a ground-up, clean-sheet design methodology to address these challenges. Rather than adapting existing systems, the team will begin with weight and performance targets as primary constraints and apply advanced engineering tools and processes to develop a fully compliant and scalable solution.

Key areas of innovation in this project include the strategic use of Silicon Carbide (SiC) semiconductor technology across both high- and low-voltage stages, novel multi-channel converter architecture, high-frequency isolation transformers, and sophisticated filtering and protection systems. SiC devices are well known for their superior thermal and electrical performance compared to traditional silicon or GaN-based devices, but they face challenges in terms of long-term reliability and aerospace certification. This project will tackle those barriers through thoughtful design and academic-industry collaboration.

The feasibility study will result in a concept design supported by modelling and simulation, laying the foundation for a future flight-qualified prototype. In doing so, the project aims to establish UK leadership in aerospace power electronics by delivering a converter that meets or exceeds next-generation aviation requirements.

By focusing on advanced semiconductor technologies, scalable architectures, and robust aerospace compliance, this project supports the UK's strategic ambition to decarbonise aviation and position itself at the forefront of electric propulsion innovation.